A digital solution for patient-centred management of Chronic Obstructive Pulmonary Disease [METIS]

"Chronic Obstructive Pulmonary Disease (COPD) is a common, progressively disabling disease characterised by airflow obstruction in the lung and commonly associated with smokers. The World Health Organisation (WHO) estimated that over 384 million people were affected worldwide in 2010, with 65 million people estimated to have moderate to severe disease. The economic burden of COPD is huge, costing £4bn p.a. to the UK alone.

Bond Digital Health is developing a wearable technology called Metis, which integrates with the company's existing software developments, providing a digital solution to the ""white space"" void that currently exists between patient visits with their doctor. This void can be a few days or as long as 6 months, during which the clinician has to rely on anecdotal evidence and at best, inaccurate paper diaries. These are often referred to by clinicians as ""car park diaries"" as that is where the information is often entered, moments before the consultation .

Metis integrates hardware and software solutions to address this issue. The device provides ""at a distance"" listening to the patients' lungs and heart enabling their health care practitioner to monitor COPD sufferers released from care. It will equip the practitioner with independent, accurate analysis of the patient's data providing valuable, comprehensive insights and evidence-based care.

Metis is essentially a digital stethoscope consisting of 1 to 5 patches which adhere to a patient's torso. These patches contain a processing chip, audio capture device and Bluetooth, allowing lung sounds to be collected and transmitted to a smart phone, which are then processed by a central analytical system and stored in a secure cloud database for clinicians to access 24/7\."